Does neural respiratory drive predict risk of readmission in chronic obstructive pulmonary disease (COPD)?

Most patients with chronic obstructive pulmonary disease (COPD) will have worsening of their symptoms or exacerbations often severe enough to require admission to hospital. Frequent admissions carry a poor prognosis and are a massive burden to the NHS. Standard tests do not predictably identify patients at high risk of readmission. Patients with COPD need to work harder to breathe than healthy individuals. Increased work by the breathing muscles, including the diaphragm, requires increased signals from the brain, or neural respiratory drive. Neural respiratory drive to the diaphragm can be measured using an electrode swallowed into the oesophagus and positioned close to the diaphragm, which measures electrical activity in the muscle.
Using such an electrode, we will test the hypothesis that COPD patients at high risk of readmission can be identified by documenting high levels of neural respiratory drive even after they are fully recovered, reflecting a reduced capacity to increase breathing harder (reduced reserve). We will then conduct a study to investigate whether a programme of physical exercise and education, and support from a specialist multidisciplinary team, known to reduce hospital admission rates in COPD patients, will have the greatest impact in patients with the highest neural respiratory drive.

Technical abstract
Aims and Relevance Exacerbations of chronic obstructive pulmonary disease (COPD) are a major burden to the National Health Service. COPD accounts for 1 in 8 hospital admissions in the UK and an estimated total cost of £1bn annually. Hospitalisation has a poor prognosis with an in-patient mortality of 7.5%, an accelerated decline in lung function and a loss of peripheral muscle strength. Studies of the risk factors associated with hospitalisation have produced conflicting results. High mouth pressure-time index, a non-invasive measure reflecting inspiratory load and capacity, has recently been shown to be an independent risk factor for readmission in moderate to severe COPD. Poor respiratory reserve could therefore be a marker of a high risk of readmission. The identification of these patients, and the targeting of health care towards them, would provide the opportunity to improve clinical outcome and optimise the use of resources, and to gain further insight into the pathophysiology of COPD.
Scientific Objectives The aim of the project is to test the hypothesis that high neural drive to the diaphragm in convalescent (i.e. after an index admission) COPD patients is a clinically useful method to predict poor clinical outcome. We plan to test the hypothesis in two ways:
(1) By investigating whether patients with high neural drive to the diaphragm when convalescent have an increased risk of readmission; and
(2) By conducting a randomised study to investigate whether a multidisciplinary package of care, incorporating pulmonary rehabilitation and open access home care support, reduces hospital admission rates in patients with high convalescent neural respiratory drive to a greater degree than patients with a low neural drive.
Plan of Research We will use an oesophageal electrode to measure the diaphragm electromyogram (EMGdi) at rest and during maximum voluntary ventilation in patients one month after hospitalisation for an exacerbation of COPD. Expressing the root mean square of the EMGdi at rest relative to that measured during maximum voluntary ventilation will give an index of respiratory reserve (EMGdi ratio). EMGdi ratio will be correlated with admission rates due to exacerbations over a three month period. All patients with either a high or low EMGdi ratio will then be randomly allocated to receive either usual care or a multidisciplinary package of care in collaboration with King‘s College Hospital‘s COPD team, incorporating an eight week programme of pulmonary rehabilitation followed by a six month package of open access home care support.